Inequalities in the use of breast cancer prevention services

The project will investigate the psychological factors underpinning women's decision to engage with breast cancer prevention services, which is currently under explored. The main aims of the research are to investigate inequalities in breast cancer prevention services use and the psychological factors underpinning these decisions. Another aim of the project will be to develop a theory-based support tool for women making decisions about breast cancer prevention. The supervisor, Dr Smith, has written the project's full proposal.